Sleep Sage - a personalised intelligent sleep aid platform

Sleep is critical for health and wellbeing; however, two thirds of adults worldwide achieve less than the recommended 7-9 hours' sleep a night. Sleep deprivation costs the UK economy £40billion/year ($262billion in EU) in lost productivity and work absence and is strongly linked to increased risk of obesity, heart disease, diabetes, cancer, depression and anxiety. It is now declared a 'public health problem', predicted to rise significantly due to modern lifestyles including psychosocial stress, unbalanced diet, lack of exercise, electronic devices overuse.

The global sleep aids market is dominated by pharmaceutical solutions, fitness trackers and sleep/meditation apps however these are limited by accuracy, usefulness and only provide a general approach to a problem which is multi-factorial. There is a clear unmet need for a personalised solution that can generate measurable benefits in terms of improved quality/quantity of sleep.

The proposed project seeks to develop 'Sleep Sage' -- a personalised intelligent sleep aid platform, designed to help users fall asleep easier and better manage and understand their sleep. Unlike competing solutions which monitor activity and present this information back to a user to make their own behavioural changes, Sleep Sage (comprising smart headphones and a sophisticated software platform) utilises audio, sensors and Artificial Intelligence which together form a 'feedback loop' where the effect of audio can be measured and the audio is adjusted in response, delivering measurable benefits (better and more sleep) and generating significant socio-economic impacts e.g. improving health and wellbeing, quality of life, reducing costly health complications related to sleep deprivation, and improving productivity.

Work to date has focused on developing the headphones and validating the concept (as an MVP) with a basic software platform using limited available audio content. Kokoon have already generated pre-sales orders for their MVP product and have gained strong market interest from distributors, retailers and e-commerce -- placing them in a strong position to commercialise Sleep Sage. Proof of Concept has demonstrated positive results; however, to become a fully viable commercial offering (moving beyond competing in the established headphone market), it is now critical that Kokoon technically advance the functionality and accuracy of the software platform to ensure mass adoption. This project focuses on advancing the platform to TRL7, and validating its performance in a user trial, to aid and support rapid adoption.

The project will deliver significant export led growth for Kokoon, a substantial ROI, increased employment and further opportunity for R&D investment.